Investigations into low energy antimatter experiments

This project aims to improve the performance of antimatter experiments located within the AD hall
at CERN. Experiments such as ALPHA, AEgIS, ASACUSA & ATRAP all rely on new electrostatic
transfer lines coming from the recently completed ELENA experiment. These experiments aim to
address the matter-antimatter imbalance found in the universe (CPT- test) as well as the effects of
gravitational effects on antimatter (Weak Equivalence Principle test).
The AD-ELENA programme encompasses many fields in Physics and Engineering such as nuclear,
plasma, accelerator, computational and theoretical physics. This project allows for in depth study of
all of these fields. The initial aim is to gather an understanding of the dynamics of antimatter when
inside a trap by studying of the ion motion and stability using simulation toolkits available from the
QUASAR Group. Following this emphasis will then be placed on improving detection techniques for
transfer beamline monitoring systems built in Liverpool using machine learning and filtering
algorithms to enhance track identification.